Explorations in the kinematical Erlanger program

Klein's Erlanger Program was an influential approach to geometry via symmetry. Klein geometries were "static". Adding time into the fold, results in a kinematical Erlanger program which, roughly speaking, exploits the beautiful interplay between different homogeneous spaces of kinematical Lie groups to describe the dynamics of particles and fields. The precise project, to be determined later in conversation with Ioannis, will be set in this context.